3DIndoorGPS

"Briteyellow is an interactive and wireless software technology company. Over the past three years we invested in major R&D to develop an interactive 3D indoor positioning and navigation application (BriteLocate3D indoorGPS) that helps end users to find their way more easily inside buildings or places where GPS does not work accurately or reliably. It uses 3D virtual and augmented reality on a smartphone to guide people to discover indoor places and things. This saves time as the user gets around more efficiently, reduces stress, increases productivity, and enhances their experience of the venue. It gives building managers better 3D information about usage of venues, and is also a great way for users to collect loyalty rewards and incentives. This funding will help us provide our platform for global corporate customers.
"